Enhancing Data Services: A Comprehensive Training Program for Trusted Research Environment Staff in Social Science Data

We are applying for Theme 3, focussing on the skills, career development and training needs of data professionals who support data delivery within Trusted Research Environments (TREs). Our network of regional TREs in Scotland serve as vital hubs for health and social care data research using deidentified, unconsented data to improve public health outcomes. The Safe Haven Network functions under the Scottish Safe Haven Charter since 2014 and has dedicated data professionals who identify, curate, link and deliver deidentified data to researchers. This includes critical information governance work supporting the 'Five Safes' framework for secure access and release of outputs through disclosure checking. Currently, opportunities to enhance projects with a social science lens are being missed, and social science researchers may be frustrated in their attempts to integrate important datasets with health and social care data.

By investing in the development of TRE staff in utilising social science data, we aim to address challenges and bridge existing skill gaps. We want health-focussed TRE networks to feel more open to social science researchers, to maximise innovative research in the public good. Our project will design and implement a tailored training program to equip data professional staff with the necessary skills and knowledge to effectively harness the potential of social science data. Improved accessibility and diversity of data research in TREs will foster more inclusive and interdisciplinary research. This work could support the roll out of training for the related new network of research Secure Data Environments (SDEs) in England.

Our project will be delivered in 4 work packages:

1. Identifying training needs: We will conduct stakeholder engagement, including data service professional staff, social science data controllers and researchers, to gain a thorough understanding of their challenges and training requirements. Through surveys and workshops, we will develop a gap and needs report to inform workforce development. Additionally, we will review job descriptions, onboarding or induction materials, and past projects to identify areas for improvement.

2. Curriculum development: Building on this gap and needs analysis, we will develop a comprehensive training curriculum. We will use our established learning design workshop methodology to collaboratively produce a tiered curriculum in partnership with experts. This will provide foundation level training introducing fundamental concepts for all, building to intermediate and advanced levels for individuals with deeper interest in supporting social science research.

3. Training content creation and evaluation: we will create engaging and informative training materials mapped to the curriculum. Leveraging our advanced online education and learning design expertise, we will develop online modules, interactive exercises, and integrated case studies using social science datasets produced in partnership with our TRE network. Throughout the development process, we will evaluate the effectiveness of content through learning analytics and iteratively improve content with continuous user feedback and testing across our TRE network.

4. Future strategy and sustainability: As we near the completion of the project, we will submit the training content to be approved as credit bearing modules aligned with the Scottish Credit and Qualifications Framework (SCQF) and explore options to ensure training content is accredited or recognised by relevant Professional, Statutory and Regulatory Bodies (PSRBs). We will engage further with key stakeholders to garner support for a newly designed career pathway to allow selected TRE data professionals to develop social science expertise, mapped to our curriculum and training material.